Discipline Hopping for Discovery Science (UoBirmingham)

This £100,000 grant offered to the University of Birmingham by NERC will be used to support 'discipline-hopping' activities that push the boundaries of discovery science. Activities could include, but are not limited to, researcher exchange, work shadowing or organizing meetings and workshops. Full details are included in the attached governance plan.